Low cost, high speed composites through hierarcihcal reinforcement

FACT has developed materials that yield tough composites at a substantially lower bill of materials. The first application of these materials and technologies will be in airline freight container. However, despite the bill of materials for these components being low, the processing cost is still quite substantial due to long cycle times. This project will develop a high speed processing method to a practically relevant scale whilst still yielding comparable material properties. This would enable a lower cost of production and thus allowing a lower sales price which would enable greater capture of market share as well as broader application of FACT’s materials.